The Role of Green Spaces in a Warming Planet: An AI-informed Framework for Urban Planning in the Global South

Background:
Rising global temperatures due to climate change are intensifying Urban Heat Island (UHI) and Urban Dry Island (UDI) effects, making cities hotter and drier. UHI and UDI contribute to heat-related deaths, increased energy demand, altered weather, and health issues, particularly in vulnerable populations in the Global South (GS). Urban vegetation is a known solution, offering cooling, and various ecosystem services, however, it could also increase humidity, which is the main contributing factor in heat stress.

Goal:
Develop a machine learning-based framework for socially and environmentally responsible city design, focusing on urban vegetation's impact on UHI, UDI, and human health. The research focus is on GS cities as their urban population is growing rapidly and are more vulnerable to heat-related issue.

Methods:
Data Collection: Utilize optical images from Landsat, MODIS, VIIRS, and Sentinel-2, along with plant temperature data from NASA's ECOSTRESS mission. Incorporate local socio-economic data from governmental agencies and OpenStreetMap API, as well as open-source building footprint datasets.
Data Fusion and Enhancement: Perform Data Fusion (DF) and Image Super Resolution (ISR) to integrate heterogeneous data sources into a comprehensive dataset for analysis.
Convolution Neural Network (CNN): Implement a CNN architecture to accurately measure urban heat, incorporating the integrated variables.

This research addresses the critical issue of urban heat and dryness in GS cities, exacerbated by climate change. By employing advanced machine learning techniques and integrating diverse datasets, the study aims to provide actionable insights for urban planning, emphasizing socially equitable and environmentally sustainable solutions. The focus on GS cities acknowledges the urgency of this problem in rapidly urbanizing regions, especially in informal settlements where vulnerable populations are disproportionately affected. The developed framework has the potential to guide city planners and policymakers towards effective strategies for mitigating the adverse effects of UHI and UDI on human health and well-being in the face of climate change.